Diamond Engineering for Electronic Devices

Often seen as part of the next generation of semiconductor materials, diamond has yet to live
up to expectations. The wide band-gap[1], high hardness, radiation tolerance, extreme thermal
conductivity are but a handful of its often vaunted attributes [2][3][4]. While Boron doping gives
us access to an acceptable p-type material [5] the hunt is still on for a willing donor, able to fulfil
the diamond lattice's stringent requirements. One way to sidestep the difficulties encountered
with substitutional doping is through surface doping. The effects produced by the varied surface
terminations of diamond have the potential to pave the way to many functional devices. With
Negative Electron Affinities (NEA) ranging down to -2.7 eV [6] and Positive Electron Affinities
(PEA) reaching +3.21eV [7] there is a wealth of opportunity for surface engineering.